Behaviour Change e-Health Platform for Increasing Physical Activity in Children

The objective of the project is to conduct a feasibility study of developing low cost behaviour change e-health platform for increasing physical activity (PA) in children. As a result of sedentary ways of life, youth obesity has risen dramatically over the past few decades. Effective prevention of overweight and obesity remains a pressing public health priority given the adverse impact on health, quality of life and risk of obesity in adulthood. Current obesity prevention programmes are not evidence-based, limiting their effectiveness, electronic playground equipments are emerging but lack personalisation and interactivity while physical activity measurement devices are rarely designed for children.The objective for Food Dudes is to conduct a feasibility study to evaluate the commercial potential and determine the feasibility of building a prototype of the proposed behaviour change e-health platform.